Wild Snacks

"Wild Snacks believe that snacks should not only be bursting with flavour great taste but also be healthy and nutritious and something which can be eaten throughout the whole day at a wide range of snacking opportunities.

Our approach is to create baked vegetable snacks that are made using only all natural fresh vegetables. Wild Snacks unique approach to processing results in snacks that retains much of the fibre, nutrients and minerals found in fresh vegetables. All our products are free from additives, processing chemicals and are low in oil, salt and sugar."